A new way to produce isotopes for healthcare use

There is a growing demand worldwide for positron emission isotopes for Positron Emitting Tomography (PET). Proton cyclotrons are the main sources of 18F, utilising p+18O18F+n reaction in 18O enriched heavy water. The challenges in such facilities are the high setup and running costs, low efficiency for production, large induced activity in the production site and complicated radiochemistry.

We propose to produce radioactive 18F in a more affordable methodology using photon beams and gaseous targets with isotope separation at production stage rather than after accumulation. Ultimately we plan to develop technology which would allow us to utilise existing radiation photon therapy equipment to parasitically produce PET isotopes when necessary. The method was proved feasible during an experiment at Mainz MAMI, with the technology currently at TRL3(proof-of principle stage). The commercial opportunity in this invention is being actively supported by the University of York Commercialisation Team.
Within this project we aim to reach TRL5-6 to prepare technology to a level realisable in modern isotope production systems or ideally as an additional kit which can expand the functionality of conventional radiation therapy equipment to a new area.
We plan to explore the ion kinetics and optimal target conditions first at the photon beam at Mainz and then at medical radiation treatment electron accelerators with the following step.

Simulate ion dynamics (3 month)
Build a testing target which would allow to vary (pressure/temperature/gas mixtures/electrode geometry) (6 month)
Collect benchmark data with all possible conditions ( several 1 weeks beamtime over 1.5 year)
Based on collected information build an optimal medical target, which can be used at radiation treatment equipment, optimising 18F collection (6 month)
Test production with existing medical equipment (6 month)